The race to net zero necessitates the development of fast-charging and sustainable rechargeable batteries with long lifetimes and high capacity. One p

The race to net zero necessitates the development of fast-charging and sustainable rechargeable batteries with long lifetimes and high capacity. One promising solution are lithium-ion batteries (LIB) with nickel-rich cathodes. Previously, cobalt was the primary transition metal used in LIB cathodes, however nickel is preferred due to its greater abundance, lower cost and more ethical mining conditions. Current electrolyte formulations constrain the energy density of LIBs with nickel-rich cathodes by promoting degradation during charge. This project will focus on developing new, advanced electrolytes to increase capacity and cycle life of sustainable LIBs.